Human Dynamics within an Urban and Regional Context

The Liverpool City Region (LRC) Combined Authority is a large metropolitan region of the North West of England. Within this context this project will pursue an innovative data fusion methodology that will bring together multiple small area level data from within the city region, and combine with synthetic estimates to create the UKs most detail sub regional data platform. The second phase of the project will utilise this resource to explore the substantive questions around human dynamics, alongside the social and economic contexts of those places in which people live and work.